Metrology for electric vehicle charging systems

Electrical Vehicles (EVs) and a growing EV charging system (EVCS) infrastructure are
essential to the European Commission’s plans to build a competitive and sustainable
transport system by 2050. However, as EVCSs push the limits of energy transfer
technology, suitable methods and standards for their evaluation are needed. Traceable
metrological methods, together with harmonised European regulation and
standardisation, need to be developed for independent performance evaluation of EV
charging systems. This will ensure accurate metering and efficiency and allow the
characterisation of grid distortion caused by EVCS under realistic operating conditions.